Development of a lift based wave energy converter (WEC)

The lift-based wave energy converter (WEC) proposed in this project uses opposing hydrofoils rotating around a fixed point to generate lift force from the varying fluid particle velocities present throughout the oscillation of ocean waves.

The potential of this technology is the subject of a H2020 project consortium led by Queen's University Belfast - LiftWEC. The H2020 LiftWEC project is limited to three years and technology development readiness levels of 1-3. During this period several concepts will be assessed numerically, and some physical models (2D and 3D) will be used for validation.

The PhD project aims to explore the feasibility, and develop understanding, of a lift-based WEC concept through numerical and lab scale experimental assessment. This aim can be broken down into a few objectives; including experimental testing to validate analytical models of the concept. A parametric study will analyse the performance contribution of subsystem design variables (such as blades, rotor deployment factors). The project will improve fundamental understanding of the hydrodynamics of lift-based wave energy converters and identify knowledge gaps in the development of this technology.

Alignment to the goals of the EPSRC:

- Productive Nation - The successful development of a novel Wave Energy Converter will create technical and manufacturing roles in the UK as a leader of renewable energy technology.

- Resilient Nation - Diversifying the UK's renewable energy portfolio will increase renewable energy penetration in replacing carbon-based energy generation

- Healthy Nation - A new source of clean energy generation reduces the UK's reliance on fossil fuels to generate power, increasing air quality.